UKRI/BBSRC-NSF/BIO: Unifying Pfam protein sequence and ECOD structural classifications with structure models

Technical abstract
Evolutionary classification of proteins is essential for all aspects of protein science. Inference of functional properties of an uncharacterized protein from a better studied homolog is a powerful way to generate hypotheses. Protein classifications were separated into two categories: the first, relies on sequence similarity (Pfam); the second, uses 3D structures (ECOD). Sequence classifications are more comprehensive and relevant to protein function, while structure classifications reveal distant evolutionary relationships between protein families. The disparity between them arises from the lack of 3D structures for most proteins with known sequences. However, AlphaFold (AF) removes the barrier between sequence and structure classifications. We will develop cyberinfrastructure to integrate Pfam and ECOD and to classify millions of AF models. We will do this by (i) refactoring the ECOD infrastructure to meet the need of classifying millions of AF models. The revised pipeline will classify domains by sequence, remove disordered or poorly predicted segments, and classify remaining domains by structure comparison augmented with sequence and function evidence, and expert curation. In close collaboration with Pfam, using the newly developed infrastructure we will 1) incorporate all currently released AF models into ECOD, and 2) adapt Pfam families in ECOD. To improve Pfam we will also (ii) develop tools to compare the two classifications and introduce a number of changes to Pfam. We will 1) add new families detected by ECOD, 2) refine domain boundaries using protein structures, and 3) group families into clans by homology identified in ECOD. We will (iii) harmonise Pfam and ECOD. We will resolve inconsistencies between the two classifications, converge to common nomenclature of domains, exchange information, and cross-reference between the two resources.